Platform: Future Technologies in Power Electronics

To date, the PG has enabled blue-sky and applied research in AC-AC conversion, the latter, in particular, enabling growth of strategic collaborations in the aerospace, RF and energy sectors. Whilst the Group's strategic integration into the international aerospace sector is well advanced, that into the RF and energy sectors is at an early stage; this is because the mass penetration of power electronic conversion in to the respective markets has yet to be realised. The market potential and the opportunities for new partnerships and strategies are discussed in Section 2.Scientifically, the existing PG has enabled the PEMC Group to grow its base-expertise and knowledge transfer potential to span the spectrum of power electronic technologies in which AC-AC and multi-level, multi-cellular topologies are seen as particular solutions dependent on the nature of the application performance specifications. For example, in RF power electronics, all three topologies (and other paradigms) can be applied. The broad aim of the Platform Grant Renewal (PGR) is to provide the manpower base to exploit the Group's increased scientific potential in addressing existing and future challenges in power electronic conversion; and to apply this potential to selected application areas in order to develop new and existing strategic collaborations with industry and institutions, both within the UK and internationally.